Automated diagnostics for Solar enabling 'power by the hour'

This early stage feasibility project is to research and evaluate the application of IoT-inspired machine learning

technologies to perform automatic diagnostics, improving the efficiency and productivity of solar sites. In

addition, a new business model potential enabled by this high level of automatic will be investigated.